Pregnancy termination trajectories in Zambia: maximising research impact

Context
Unsafe abortion, and its consequences, remains a major challenge in Zambia, despite an abortion law that is considered relatively favourable and a relatively liberal policy framework, relative to the rest of sub-Saharan Africa. Unsafe abortion is a significant, but preventable, cause of maternal mortality and morbidity and is both a cause and a consequence of poverty. Globally, there are an estimated 19.8 million unsafe abortions annually, of which it is estimated more than 5 million require hospital-based post-abortion care (PAC). Death is the most severe consequence of unsafe abortion, defined as a procedure for terminating unwanted pregnancy either by persons lacking the necessary skills or in an environment lacking the minimal medical standards, or both. Unsafe abortion is the most easily prevented cause of maternal death. The current political climate in Zambia presents a key opportunity for our research findings to form part of the evidence that contributes to policymaking.

Proposed Impact Maximisation project
We proposed a series of activities, targeting specific audiences (e.g.: adolescents and women, health professionals, MPs), to increase the impact of the findings from our on-going research. Our research aims to establish how investment in abortion services impacts on the socio-economic conditions of women and their households.

Research findings underpinning Impact Maximisation activities
The project's data collection and analyses are on-going, and the current project is due to finish in May 2014. We can confidently suggest the likely direction of our findings from our multiple data sources:
- Medical abortion methods offer a safe first trimester alternative to traditional unsafe methods but knowledge about how to obtain this is patchy
- Unnecessary deaths are still occurring as a result of unsafe abortion
- Health systems costs of dealing with the consequences of unsafe abortion are substantial and likely to increase as a result of population growth and urbanisation
- There are currently very low levels of knowledge about the legality of pregnancy termination in Zambia even in the capital city
- Insufficient sources of authoritative information on the service provision of safe abortion services
- Multiple and complex attempts undertaken by adolescents and women to procure a termination
- Lack of contraceptive knowledge and services amongst adolescents leading to unintended pregnancies
- High levels of stigma and shame around pregnancy termination lead to unsafe abortion attempts

Research impact team
The team combines the research-specific expertise of members of the original research team (Coast, Vwalika, Murray) with Lusaka-based team members with expertise in particular research audiences (Sikateyo, Mwense) and knowledge exchange expertise by co-investigators from the African Institute of Development Policy [AFIDEP] (Zulu, Oronje, Mutheu), to deliver the planned impact activities. AFIDEP is a non-profit policy think-tank founded in 2009 to facilitate and build African capacity in synthesis, translation and utilization of health research evidence to improve policy-making and resource allocation in sub-Saharan Africa. AFIDEP's regional mandate for sub-Saharan Africa means that key lessons from this Zambia-based project will be shared with other African countries though AFIDEP's work with national and regional decision-makers in sexual and reproductive health nd rights.

The research impact work involves
- Training of team members in specialist knowledge exchange skills
- Delivery of a set of targeted research impact activities, using these enhanced skills, to diverse audiences.
- Describing "what works" for research impact on the subject of abortion.

Potential impact
This Impact Maximisation proposal significantly extends and deepens the research beneficiaries described in the original research proposal to include:
i) Zambian girls and women who might need to access abortion care services
ii) health professionals (nurses, doctors) involved in providing, or making referrals to, abortion care services
iii) international NGOs involved in abortion care service delivery in Zambia
iv) members of Zambian civil society and Parliament.

In our Pathways to Impact document we describe in detail, for each of these 4 research beneficiary groups:
- impact activities to date
- new Impact Maximisation activities
- the involvement of any intermediary organisations or networks
- short-term outputs (during the funded Impact Maximisation phase)
- longer-term outputs (after the end of the funded Impact Maximisation phase)
- monitoring and evaluation of each activity
- project team member with responsibility for delivering individual impact activity
- resource (including training) requirements of each impact activity

Our impact activities, segmented by research beneficiary, build on the expertise of team members:

i) Adolescents and women:
- Development and testing of appropriate and accessible web-based materials (Mwense)
- Phone-in radio shows on "Pregnancy crises" (Mwense)
- Capacity development of Zambian journalists in reporting research on abortion (Oronje, Mutheu)

ii) Health professionals:
- Audience-specific workshops for nurses and doctors (Vwalika, Mwense)
- Presentations at events for health professionals (Vwalika, Sikateyo)

iii) NGOs (Zambian and Intrernational) involved in abortion care services:
- Peer-to-peer research networking events in Zambia and internationally (Coast, Sikateyo, Hukin)
- Focused liaison with INGO research teams, including those with related research elsewhere in sub-Saharan Africa (Coast, Murray, Hukin)

iv) Members of Zambian civil society and Parliament
- One-to-one briefing meetings with information tailored specific to their needs (Sikateyo)
- Capacity development in elites communication (Zulu, Oronje)

Social Science Cafes
We will also host two Social Science Cafes in Lusaka. This is a research communication technique to communicate research findings, and facilitate research uptake, to specially invited audiences of elites that will involve a mix of policy makers, service providers and journalists. Social Science Cafes have been used successfully by team members (Mutheu, Oronje, Zulu) elsewhere in sub-Saharan Africa to communicate research findings. The first Social Science Café will be facilitated by experienced team members, and will also serve to capacity build other team members to deliver the second Café. By selectively inviting some of those individuals who will have attended our audience-specific workshops, alongside other stakeholders, we will be able to stimulate discussion amongst participants, rather than a undirectional flow of information from the research team to an audience.

Impact evaluation
We will collect data in order to monitor and evaluate the research uptake from the impact activities. One team member (Hukin, with oversight from Coast) will have responsibility for the design, development, maintenance and analyses of all data collected as part of the monitoring and evaluation of our impact activities. It is anticipated that the Impact Maximisation activities will produce:
- pre- and post-test evaluations of web-based resources by Zambian adolescents and women
- web analytics data (including data on re-blogging and re-tweeting content)
- media content analysis, including from the planned radio phone-in shows
- requests for information about research findings, by audience type
- workshop assessments by audience (midwives, clinicians, journalists)
- analysis of discussions generated by Social Science Cafes